Ubiquitous Monitoring And Control (UMAC)

The Ubiquitous Monitoring and Control (UMAC) project aims to develop and demonstrate automated manufacturing process monitoring, analysis, prediction and correction within a multi-stage manufacturing system. This will improve system performance and enhance process control ultimately reducing part-to-part variation. The target application will be automation-based manufacturing processes which could be significantly enhanced with adaptive feedback from the UMAC system.

In addition to developing innovative, disruptive hardware, this project aims to develop software based analytical algorithms to enhance the process control, using the data generated, for the whole manufacturing eco-system and subsequently utilizing the data to facilitate machine learning.